Candidate for CDA studentship on "Instruments and their makers," material sent separately to CDA assessors

Candidate for CDA studentship on "Instruments and their makers," material sent separately to CDA assessors